Cross-modality Integration in MR Neuroimaging: Characterising Inter-subject Brain Variability and Relating it to Genetic and Environmental Factors

Magnetic resonance imaging (MRI) is non-invasive system for medical imaging that is widely used in clinical practice and is an extremely powerful and flexible tool for neuroscience research. These scanners are highly programmable and by using different pulse sequences, many complementary types of information can be obtained about the brain, including high-resolution structural scans that show variability in grey matter volume, diffusion scans to image the integrity of white matter (the "wiring" of the brain), and functional scans to detect neural activity in the brain during tasks and at also rest. Existing methods analyse each of these scans separately, for example to find the areas of the brain that are more active in one group of subjects than another group, or to see where white matter integrity drops most quickly during ageing. However it is increasingly important to analyse these together in order to determine whether the changes in different scan types are related to one another, or are separate processes that both occur during ageing.

I will develop methods for combining these scan types together and treating them as different "views" looking in on the same brain. This is a more realistic approach because the brain is tightly interconnected, and changes that appear in the wiring are likely to be related to different patterns of activity. In fact, the relationship between these different changes is one way of looking at a phenomenon called "plasticity", is what allows the brain to adapt to ageing and continue to work instead of going into decline. In ageing brain, this typically means that when one area of the brain shrinks, other areas will increase their activity to maintain the individual's ability to perform everyday tasks. The same phenomenon is observed after more sudden losses, such as traumatic brain injury or stroke, where this remapping happens as part of the recovery process. In ageing, it is a more subtle, ongoing process.

It is very important to preserve plasticity so that we can reduce the incidence of common neurological diseases, such as dementia and late-life depression; and the first step towards this is understanding how and why plasticity changes through the lifespan and varies within the population. A large MRC-funded study is beginning in Oct 2011 to scan 800 subjects who are part of a large cohort study that has been tracking their health, work environment, blood measures, and cognitive performance over the last 25 years. I will work with these researchers and re-use their data in order to develop new techniques to analyse the results in different, potentially more sensitive, ways. We also plan to explore whether these factors are modulated to genetic differences.

My current expertise is in statistical and mathematical methods for analysing MRI images and I will use this training fellowship to develop the expertise in two other areas, in order to develop methods that answer these questions. I will take courses in the underlying neuroscience of plasticity and repair, and also in the analysis of genetic data. I will also spend one year doing research in Oxford's world-leading statistical genetics department gaining expertise in these methods to gain a comprehensive understanding of bioinformatics and help me develop methods that bring together the best of neuroimaging and genetics.

My research will develop new mathematical methods to help us understand the subtle differences between subjects' brain images and relate them to differences in genetics and lifestyle. In particular, I will develop new methods to help us investigate the interaction between genes and lifestyle, for example to detect whether certain brain changes occur due to lifestyle difference, but only in individuals with genes that make them susceptible.

Technical abstract
My proposal focuses on developing data fusion methods for combining multimodal data types. I have extensive previous experience with developing unsupervised Bayesian learning models for fusing structural and diffusion MRI data, and now plans to extend this develop a more comprehensive data fusion framework that will incorporate genetics and environmental data.

The key distinction is that these approaches are data-driven, in that they let the data tell the story and are therefore geared towards making unexpected discoveries. This has been very successful in the study of functional MRI (FMRI) where it was first used for finding artefacts in the data, as well as uncovering "resting state networks" which describe the natural fluctuations in brain activity that occur at rest and are very useful for assessing how closely connected different regions of the brain are to one another. Instead of looking for variability in time, my approach looks for structured variability across subjects, and is novel in that it explores the relationship between different imaging contrasts. Since each of these contrasts is showing different aspects of the same brain, it makes sense that inter-subject differences that appear in brain activity might also be seen as differences in brain structure, but perhaps not in exactly the same places.

My work aims to exploit these inter-subject differences by understanding how they relate to genetic and environmental factors. Many of these factors are known to be related to health outcomes, such as increased risk of dementia or late-onset depression, but it is not known exactly how they manifest themselves in brain changes. I will develop new methods to help us uncover these relationships. These will be developed into software that can be used by the whole neuroimaging community, and released to the world as part of the FMRIB Software Library (http://www.fmrib.ox.ac.uk/fsl/).

Potential impact
The ultimate impact of this research will come through an improved understanding of neurodegenerative diseases, especially late-onset depression and dementia, and the lifestyle and genetic factors that are predictive of healthy neurological ageing. This improved epidemiological and mechanistic understanding will be invaluable in the development of preventative recommendations and better treatments to help those who suffer from them. The methodology and software I will develop can be used towards this aim in several ways, outlined below.

This work will develop new methods to determine the characteristics that distinguish normal and diseased populations using multimodal data. Integrating several modalities together should provide more accurate prediction of individual subject diagnoses. This is especially true of combining imaging with non-imaging modalities; for example, certain MRI patterns may be cause for concern in subjects with one environmental/genetic profile, and normal for another subset. Using a generative model of inter-subject variability means that this additional profile information can be used to refine brain measures, providing more personalized measures. Ultimately, this may provide more accurate early diagnosis of patients than existing methods, and could be used clinically to help to make improved treatment choices. This would improve quality of life for those living with these conditions and their families, while also improving the cost-effectiveness of the health care system.

The methodologies and software developed during this research will help academic and corporate researchers to find biomarkers of disease, which may ultimately have benefits for pharmaceutical companies in reducing the costs associated with drug development. Although MRI scanning is expensive, it is a small expense in the context of clinical trials if it can help make a decision earlier, and using fewer subjects, than non-imaging-based studies. If my work and collaborations help to reveal more efficient or relevant biomarkers of neuroprotective effects, it is possible that they would be piloted on clinical groups within a year of the relevant publication, and used to assist in studies within a few years.

This type of exploratory analysis can complement existing methods for studying other neurological diseases, such as schizophrenia. Numerous publications have shown difference between normal and schizophrenic brains, but these mask the varied nature of the disease; there are believed to be many different subtypes. An exploratory method, which characterizes variability between subjects rather than trying to describe the disease as a one-dimensional diagnosis, could suggest the ways in which ways of separating subtypes. Because this approach is data-driven, it will tend to find the different types of categorizations than hypothesis-based methods would have found, and can sometimes help to generate hypotheses when researchers are not sure a priori what biomarkers to look for. This could lead to better personalized treatment and also assist in drug development for the distinct subtypes.